Designing serious games to inform land use decisions for net zero in Wales

A key benefit of serious games is its potential to make abstract and difficult to visualise subjects more accessible to affected actors, including farmers. It has great potential to enact more equitable deliberation that include a diversity of stakeholder voices. A core motivation for the project is to design a serious game for farm-level land use change using a 'just transition' framework. This means including the voices of farmer groups and stakeholders who are not always consulted but who, from a procedural justice perspective, are most impacted (tenant farmers, for example).